The National Union of Students (NUS) and its Internationalisms, 1922-2022

This project sheds light on the history of British student activism by exploring the transnational bonds
and international commitments of the National Union of Students(NUS). From an early stage, the NUS
promoted international contacts and exchanges, working with international organisations and
national students' unions from other countries. The project examinessuch activities and highlights the
controversies surrounding different political manifestations of internationalism, including solidarity
campaigns and peace movements. In doing so, the thesis not only reassessesthe organisation's history
at its centenary but also offers insights into the wider history of social and political activism in and
beyond Britain.